Transforming exploration of the Dark Matter search frontier: application and development of ML and data intensive science techniques

During my PhD, I will be working on developing machine learning techniques to search for Weakly Interacting Massive Particles (WIMPs) in the first data from the LUX-Zepplin (LZ) dark matter experiment.